Piebuy: a proof of concept of m-commerce for food and drink pre-ordering at sporting and cultural events (revised). Application by Spontly Ltd

Food and drink ordering at sports stadia and live venues is often inefficient with long queues
and unpredictable waiting times. This limits fan usage of event catering services and makes
the live event experience less satisfactory.
Mobile commerce (mCommerce) offers great potential to improve event catering. Food orders
could be placed in advance via a mobile phone and paid for via online credit card payment.
Food could then be dispensed without the need for cash or card handling. This would allow
faster throughput at point of sale (because cash/card handling is slow) and allow pre-ordering
even hours in advance. This would mean shorter queues; more predictable waiting times;
more revenue for outlets and venues; less food waste and happier, more loyal fans. There
would be societal benefits too: sports and other live events are an important part of national
life which bring footfall to town centres and maintain a sense of community. More fans and
happier fans multiplies those benefits.
With many UK sports clubs and venues facing financial pressures, extra revenues and
increased fan loyalty from mCommerce food and drink would be compelling. But there are
big barriers to using existing mCommerce solutions in sports stadia and venues in the UK. In
particular (a) mobile data capacity is inadequate so connectivity on site is a problem for fans,
and (b) point-of-sale infrastructure at food concessions is lacking.
This project proposes a solution – PieBuy – that will provide an mCommerce service for food
and drink sales in stadia and venues without requiring major capital investment by the venue
and which is robust against limited connectivity. Total UK revenues will be £30M by 2020.
This proof of concept project will create a basic prototype of the PieBuy system and
demonstrate via limited live trials that (a) fans will adopt it (b) it is compatible with real world
connectivity conditions and point of sale infrastructure (c) revenue and efficiency uplifts can
be achieved.